Designing oilseeds for nutrition and health

Technical abstract
The primary objective of this project is to increase the nutritional composition of oilseeds by genetic modification. This will involve iterative metabolic engineering, underpinned by a dedicated lipidomics platform. Efficacy will be determined through collaborations with external partners, using animal feeding studies.

The objectives of this research are:

1. The accumulation of 15% EPA and/or 10% DHA in transgenic Camelina sativa, validated by ACRE-approved field trials

2. To identify new enzyme activities which contribute to enhanced accumulation of non-native fatty acids in transgenic plants

3. To establish a dedicated and specific lipidomic platform for the systematic analysis of our transgenic plants, and use these datasets to populate metabolic models

4. To define the role of endogenous very long chain fatty acids in plant development

5. To identify genetic factors that significantly impact on the oil composition and content of oilseeds.

6. To incorporate information on lipid catabolism into systems analyses of lipid metabolism